The University of Manchester and Airbase Interiors

To develop and embed expertise in high performance textiles and textile engineering techniques to underpin a new research and development capability to drive a step change in new product design, development and innovation.